Improving Out of Hospital Care, In Crisis and After: A digital approach to improving supported self management and remote monitoring for the at risk.

This project seeks to develop a novel behavioural science based self-care intervention for people living with inflammatory arthritis. The intervention has three components - an (existing) technology stack, a behavioural science framework and evidence-based content modules developed with leading experts from the NHS.

The extension for Impact funding will enable the existing technology stack to be further developed so that the modules are free for patients rather than the current subscription model and there is more rigorous testing and iteration to enhance the final content.